Cutting-edge technology (CET): the mechanical optimisation of stone technologies by early humans in Africa

Stone tools were made for over three million years and by at least 15 different hominin (fossil and modern human) species. They were essential to their survival and constitute the most abundant evidence there is concerning the behaviour, culture and evolution of early humans. A single principle, however, underpinned the production of almost every stone tool: their capacity to cut. Indeed, almost every stone tool recovered from the archaeological record was most likely produced so another material could be cut, scraped, pierced or otherwise deformed. This includes the butchery of animals, carving wooden tools, and multiple other tasks where a sharp edge is employed to separate and puncture material. In turn, stone tools aided the survival and global expansion of hominin populations, provided significant adaptive pressure on cognition and culture, and are one of the few behavioural constants over the last 3 million years. In this sense, an understanding of stone tool functional design and the mechanics of their use gets to the heart of the most important debates in human evolutionary research.
Given their importance, there would have been strong pressures favouring the design of stone tools that were reliable, durable and energetically efficient. Despite this, there is little research examining whether Stone Age populations actually produced functionally-optimised stone tools. In turn, our ability to discern the extent, nature and cause of any deviations away from functionally-optimised tools – including via widely reported alternative mechanisms, from cognitive evolution through to aesthetic intent – is equally limited.

‘Cutting-edge technology’ (CET) will directly address these gaps in our knowledge by exploiting advanced finite element analysis (FEA) techniques and fracture mechanics theory – regularly used by mechanical engineers to virtually design and test metal cutting technologies – and integrating them with the analysis of 3D-models of African Stone Age artefacts. Something which has never been attempted before within human origins research, despite there being decades of work into the mechanics of how modern metal tools cut. Indeed, function-related explanations for stone tool design choices represent one of the few hypotheses that can be directly and rigorously tested, and yet FEA remains absent from the arsenal of techniques available to prehistoric archaeologists.

Two fundamental yet unresolved questions will be addressed by CET:
1) How does the morphology of stone tools influence their functional performance and cutting mechanics?
2) Were African Stone Age artefacts actually mechanically optimised and what influence would these relationships have had within wider behavioural contexts (e.g., cultural variation)?

FEA models will virtually simulate the use and cutting-mechanics of Stone Age technologies during wood and meat processing – the two most widely evidenced early tool-use behaviours – using 3D-scans of artefacts from three Stone Age case studies.
1) Early Stone Age handaxes and cleavers from Olduvai Gorge, Tanzania.
2) Levallois flakes technologies from Middle Stone Age sites in East and southern Africa.
3)Middle Stone Age Still Bay projectile points from South Africa.

Variation in the form of these artefacts, or comparisons between artefact types, will be aligned with modelled performance data, allowing assessment of design optimisation (or lack thereof) across >1.6 million years of stone tool production and diverse hominin species. Results will provide a fundamental shift in how stone artefact designs are investigated and provide unique insight into the behaviour, culture, evolution and cognitive capabilities of early humans in Africa.